Transforming waste garments into composites for street furniture

More than 80 billion garments are made and discarded every year globally. Most of these garments are made of mixed fibres (blends) and are not currently recycled/recyclable. Textile based hard-composites, such as carbon fibre and fibre-glass composites, are widely used in specialist applications where they are principally prized for their high strength : weight. This project will evaluate the opportunities for hard composite materials made from used garments in a range of common fibre blends. The composites will be evaluated for their manufacturability, functional properties, estimated cost and appropriate end-uses will be identified.

This project has the potential to divert billions of garments from landfill, and fly-tipping in developing nations around the world, and simultaneously significantly reduce the use of virgin materials for the manufacture of materials for the construction industry. Potentially making the Fashion and Construction industries significantly more sustainable, while concurrently reducing/eliminating the growing environmental problem associated with dumping of waste garments.

The project aims will be:
To establish the Ideal fibre compositions and composite manufacture conditions for optimum functionality without the addition of any virgin materials.
To undertake a review of construction materials, including street furniture, to establish the required functionality of products that currently consume unsustainable volumes of virgin material and have the potential to be replaced by hard composites made from mixed fibres.
To evaluate the functionality of composite samples and establish suitable end-uses.
To establish the sorting requirements for garments to ensure collection of the correct grades of textile/garment waste for composite manufacture.